Bucket - Utility Detection System (B-UDS) - Phase B

For utility companies and contractors who want to reduce the risk of costly and dangerous unplanned contact with utility services when carrying out excavations, B-UDS by Scannetix is the only device that provides all round protection for detecting and avoiding subterranean assets.